University of Wolverhampton and Hargreaves Dutchwork Limited

To develop new approaches and technologies for the implementation of Building Information Modelling within the nuclear ductwork supply chain